MediVault-A Privacy-preserving Data Collaboration Platform for Healthcare

Healthcare organisations and academic research institutions generate massive volumes of patient datasets that hold the key to improving diagnoses, tailoring treatments, and enhancing healthcare services. However, stringent privacy regulations and growing concerns about data security often limit their ability to collaborate effectively. Sharing sensitive patient data across hospitals, clinics, and research centres is challenging due to risks of data breaches, legal penalties, and loss of patient trust. This project proposes a novel platform for healthcare data collaboration, employing cutting-edge cryptographic methods and advanced machine learning techniques to address these concerns.

Our solution combines three core components: **Secure Multiparty Computation (SMPC), Homomorphic Encryption (HE), and Federated Learning (FL). SMPC** allows multiple organisations, e.g., hospitals and researchers, to jointly perform complex computations on encrypted data without revealing their individual data. This means no participant can see other parties' private information or raw patient records during analysis. **HE** further enhances privacy by enabling mathematical operations directly on encrypted data, eliminating the need to decrypt data at any point. This ensures both data confidentiality and computational accuracy. **FL** facilitates distributed machine learning by enabling each organisation to train AI models locally on their own data and share only encrypted model updates, not the actual patient data, with other participants. This decentralised training drastically reduces risks related to data centralisation.

These advanced methods are built on well-established protocols and represent some of the most advanced tools available for privacy-preserving data analytics. By ensuring patient data never leaves its secure environment, the platform helps healthcare providers comply with strict privacy laws, including the GDPR. This significantly reduces the risk of data leaks, enhances organisational accountability, and builds greater trust among healthcare providers, researchers, patients, and the public.

The project focuses on real-world applications as well as theory. It supports critical healthcare challenges like early disease detection, patient risk stratification, and collaborative clinical research across multiple institutions. By enabling secure, anonymised data sharing and joint analysis, the platform can accelerate medical research, improve healthcare outcomes, and speed the translation of discoveries into clinical practice while maintaining rigorous ethical and legal standards.

While healthcare is the primary focus, the technology could also be adapted for sectors like finance and government where data privacy is critical. Ultimately, this project empowers healthcare organisations and researchers with a secure, scalable tool to use data responsibly, leading to better treatments, improved outcomes, and increased public confidence in data-driven healthcare.